University of Sheffield and Process Systems Enterprise Limited

To develop a Systematic Methodology for the application of a Mechanistic Model-based Digitalisation Framework for Design and Operation of continuous pharmaceutical manufacturing processes.